The University of Nottingham and Webroster Limited

To improve home care workforce utilisation by developing and adaptable software optimisation engine that solves any workforce management scenario that includes both rostering and routing